Legumes for the Agriculture of Tomorrow

Technical abstract
The strategic objective of the LEGATO project is to promote the cultivation of grain legumes in Europe. Having identified the factors that currently limit grain legume cultivation, the project will devise solutions and assist the development of novel varieties and cultivation practices, targeted to food use. LEGATO will develop tools and resources to enable state of the art breeding methodology and to exploit fully the breadth of genetic resources available. The project will explore a number of key traits in studies that are complementary to other ongoing European and national projects, and include disease and pest resistance, where marker development for major fungal and viral pathogens plus a focus on emerging insect pests is planned. The impact of end-of-season drought and heat stress on the symbiosis with Rhizobium, and its consequences for plant performance, will be studied. Two major characters that influence grain legume yield, autofertility and number of flowering nodes, will be investigated. The potential for improving legume nutritional and organoleptic quality by identifying desirable traits and developing innovative selection methods will be investigated. LEGATO will develop and promote sustainable legume-based cropping systems adapted to different climatic regions, in considerations of local constraints. The project has been constructed around the participation of commercial partners, including SMEs, in the areas of marker development, plant breeding, and food processing, all of whom will benefit from advances in these areas delivered by LEGATO. Promising legume varieties and cropping systems will be tested at a series of pan-European sites in order to promote the widest possible uptake in agriculture. LEGATO partners will participate in a stakeholder forum which will convene regularly throughout the project.